Efficient Lightweight structures in Off-Highway Applications

The project explores opportunities to reduce the weight of off-highway vehicles in order to improve their productivity, efficiency and reduce their impact on the environment . The weight savings will be delivered by researching a series of enabling technologies in the area of simulation, more efficient design of steel fabrications, design concepts and materials.